The Spatial and Affective Dimensions of Litigating LGBTQI Rights

My PhD will focus on how 'space' and 'affect' influence the presentation and adjudication of asylum claims made by LGBTQ+ refugees. I will explore how space and affect act on, influence and flow through decision-makers and the judiciary; and how in turn this clashes with space and affect as it relates to refugees.
As a barrister, I am confronted on a daily basis with the assumptions on the part of both the Home Office and the judiciary which manifest in the application of white, Western,
heteronormative, cisnormative, homophobic, transphobic and queerphobic stereotypes to LGBTQ+ asylum claimants. As part of this PhD, I intend to unpick and analyse the origins
of those stereotypes through the lens of space and affect. I will also consider space and affect as it relates to refugees themselves, to explore how the
expectations of decision-makers (both at Executive and Judicial level), as a result of space and affect, are often at odds with the emotions, narratives, self-identification (or otherwise),
resources and access of refugees.

Overview
Refugee voices become mute within the colonising space in which they seek asylum...
Raj S. 2011. Affective displacements: Understanding emotions and sexualities in refugee law. Alternative Raj's words succinctly summarise one of the most significant and troubling observations I
have made during the course of my work as a barrister. I have seen claims refused and
appeals dismissed because they simply don't conform to the idea of the 'ideal' queer refugee in the eyes of the person assessing their claim and are therefore not worthy of protection. The experiences, narratives and emotions of the refugee are forced through the UK asylum system, with its myriad complications and limitations, and are left ineffective or unpersuasive, and therefore practically, in Raj's words, "mute".